Reflections on DNA - how do topoisomerases distinguish between left-handed and right-handed superhelices?

DNA is a long double-helical molecule that becomes knotted, tangled and over- or under-twisted during transcription, replication, recombination and other cellular processes. All DNA-based lifeforms require topoisomerases, enzymes that unknot, untangle and relax torsional stress in the DNA. Type II topoisomerases make transient double-strand breaks through which another DNA segment is passed to allow unlinking and unknotting of DNA, as well as to relax over- and under-winding. Topoisomerases are important drug targets for anti-bacterial and anti-cancer agents. The overarching aims of this project are to generate catenated substrates with defined structure and chirality and to use these to study the mechanism of different type II topoisomerases.
The specific aims are:
1) To use large serine integrases to make both left-handed and right-handed catenanes.
2) With our industrial collaborator, to develop techniques using large serine recombinases and Xer site-specific recombination to generate and purify novel chiral substrates for topoisomerases at high yield.
3) To use these substrates to study the mechanism by which different type II topoisomerases recognize the chirality of DNA knots and catenanes and discriminate between knotting/catenation and supercoiling.
4) To use defined catenated or knotted DNA substrates to capture the structures of type II topoisomerases in action using cryp electron microscopy.